Scour Prevention Trial Reference number

The aim of the project is to test the effectiveness of our patented anti-scour system. The deliverables will be a set of data
showing the (lack of) erosion around an offshore wind turbine once the system is in place, and a report analysing and
summarising the data.
• The work is being undertaken as, without it, there will be no evidence that it works, and as the installation is very capital
intensive, it will be difficult or even impossible to win orders without a robust set of data as proof that it works.
• The total cost of the project is expected to be £268,436.32 and will last around five months starting early April 2011. This
work will be carried out with the support of Eon plc at their wind farm on Scroby Sands near Great Yarmouth.